Project ENVINCE

"With a changing market in the car club and on-demand services sector, there are new opportunities emerging with bespoke electric vehicles to meet specific transport challenges. Within the design of the vehicles, new charging approaches and standards are being explored.

This feasibility study seeks to determine the opportunity and impact of V2G opportunities in different usage scenarios for these new technologies and highlight the new market opportunities they can accelerate through the additional V2G funding stream."